CV-19 Job-Boost

The CV-19 outbreak has led to many people being made redundant, whilst there are simultaneously tens of thousands of jobs needing to be filled in services that are critical to managing the CV-19 outbreak and its aftermath. In response, by drawing on our in-house recruitment expertise and working in partnership with an experience software developer, we will create a smart, new 'conversationalist' way to recruiting to provide immediate screening of candidates and match to vacancies which are experiencing high demand.

CV-19 Job-Boost will:

* be simple to use;
* be accessible to job seekers at home during lockdown;
* minimise delays in the recruitment process to provide a rapid recruitment solution for critical services.

Developed during May and launched on 1st June, CV-19 Job-Boost will help into employment:

* unemployed people already registered with Jobcentre Plus;
* people made recently redundant; and
* furloughed employees who are able to work other jobs as per their employment contract

Job-Boost will be able to:

* match employers and job seekers to fill vacancies critical to managing the CV-19 outbreak;
* provide accurate and up to date CV-19 employment guidance through helpline support to employers and job seekers;

It will be entirely free of charge to both employers and job seekers for six months from 1st June 2020\.

Drawing on the tremendous goodwill demonstrated by TV, radio and social media towards CV-19 initiatives, CV-19 Job-Boost will be widely promoted to ensure maximum awareness employers and job seekers ensuring even hard to fill vacancies receive sufficient applicants and critical services are unimpeded by a lack of staff. This will undoubtedly save lives, relieve pressure on overstretched personnel covering for colleagues absent due to self-isolation and ensure a rapid return to employment of many people made redundant as a result of the CV-19 outbreak.